Transport and Deposition of Microplastic Pellets by Wind on Beaches and Coastal Dunes

Microplastics are recognised as a globally ubiquitous contaminant found in all marine and terrestrial environments. Defined as plastic particles smaller than 5 mm in diameter, they are suspected of posing a health risk to humans and impact all biotic food chains and ecosystems as vectors of harmful microbes and chemical pollutants. The transport and deposition of microplastics by water in fluvial and marine environments is extensively studied, but we currently have very little insight into the movement of microplastics by wind in coastal and semi-arid environments around the world, even though airborne pathways are a – if not the – major entry into ecosystems and agriculture here. Artificial laboratory wind tunnel studies have shown that they are more easily transported by the airflow than mineral sand grains, but we have no real-world quantifications or theoretical models of how microplastics are potentially released or eroded by wind from the subaerial beach or the soil, how they are moved over a distance (whether by rolling, creep, hopping, partial-suspension?), how they interact with regular wind-blown sediments and the underlying bed surface during this transport (mid-air collisions, impact, rebound, splash?), and how they are ultimately deposited and/or buried inside coastal dunes or croplands (gravity separation, grain fall, kinetic sieving?).
Since the weekend of 8-9 November 2025, a severe pollution incident has been unfolding on the beach at Camber Sands, East Sussex. Hundreds of millions of small, lightweight, plastic pellets have been washing up along the entire 3km long coastline, deposited at the high-tide wrack line and mixing with the sand. The 4mm-size microplastic pellets are so-called ‘bio-beads’, accidentally released into the sea from a nearby wastewater treatment works. Despite immediate clean-up efforts the latest evidence shows that the pellets have thoroughly mixed with the sand matrix across the entire inter-tidal zone of the beach surface and will be impossible to fully remove. Over the course of spring-summer 2026 these pellets will be blown by dry onshore winds from the beach into the adjacent coastal dunes (a nature conservation area and Site of Special Scientific Interest) where they will pose a hazard to plants and wildlife as the toxic heavy metal contaminants they contain leach out into the environment.
This incident has created an unfortunate but unique ‘natural experiment’: an opportunity to investigate the wind-blown movement of these well-defined microplastic pellets from the beach into the coastal dunes under natural conditions. The research we propose here aims to establish unprecedented empirical insights into the fundamental physical mechanisms of erosion, transport, and deposition of microplastics, yielding a quantitative transport model. This is pursued by conducting an intense programme of repeated field sampling and laboratory analyses of the microplastics/sand mixture over beach-dune gradients, and field work campaigns on windy days to directly measure, on a particle scale, the real-time microplastics transport process over the dry beach and into the dunes with an array of high-resolution electronic instrumentation. The resulting transport model for the mixture of microplastic pellets and sand will greatly broaden our fundamental understanding of particle transport by fluids over a spectrum of environments and density ratios, also applicable to other planetary environments. Extrapolating these insights will furthermore inform the design of effective methods for intercepting wind-blown microplastics in general, serving mitigation efforts to reduce their harmful effects in coastal and semi-arid environments.